Compact Superconducting Quantum Computer

SpinOr's mission is simple: put a quantum computer in every lab. Current superconducting systems demand multi-tonne cryogenic plants and specialist operators; SpinOr aims to compress the stack into a single rack. Our refrigerator's design is no more complex than an air-conditioner, and Python APIs compatible with Qiskit and Cirq let researchers execute circuits on site with zero cloud latency or data-sovereignty risk.

Over six months we will fabricate pilot qubit wafers, publish integration specifications for HPC clusters and sign a transatlantic cohort of beta users. The work ends with a public launch pack that supports a pre-seed raise and first-article manufacturing.

The outcome: export-ready quantum hardware, a trained pipeline of quantum engineers and an uplift for one of the Government's critical technologies.